University of Aberdeen And Aberdeen City Council

To develop and embed a digital observatory capability designed to facilitate file/data sharing in support of partners' performance monitoring, policy, planning and research functions.